Chemokine-mediated innate immune responses to arthropod bites and their viruses

Mosquitoes and ticks can pass disease to humans when they bite, which includes infections caused by viruses. Most such infections are usually found in the tropics, but a changing climate and globalisation means their range has spread at an alarming rate. One particularly worrying virus infection, called Chikungunya, causes a flu-like illness followed by a painful joint disease. Some of those infected are unable to move their limbs without pain for years after the first infection, and there are no effective treatments available. It has already infected millions of people in Africa and Asia, and more people are at risk, even in Europe. It is important we understand how viruses like the Chikungunya virus spread and cause disease, so that we can develop treatments and predict future outbreaks. This project will therefore first seek to understand the early stages of infection, to see how the virus spreads from the mosquito or tick bite to infect the blood. Through understanding what happens in the body during the infection, we will be better able to develop medicines, before Chikungunya and other related viruses spread to affect more people.

Technical abstract
The threat to health posed by arthropod-borne viruses, arboviruses, has increased substantially. Globalisation facilitates their spread, whilst global warming increases their range. This has been most dramatically demonstrated by the re-emergence of Chikungunya Virus, which has infected millions since 2005. Europe, once confident in its isolation from arbovirus infections is now at risk from several arboviruses, in particular those spread by mosquitoes such as Chikungunya virus and by ticks such as Tick-borne Encephalitis Virus. There are no effective treatments and it is hard to predict the timing or nature of their outbreaks.
Chemokines are a critical aspect of the immune response that controls the migration of leukocytes. This project will focus on chemokine-mediated innate immune responses to arthropod bites and their viruses. It will use an experimentally tractable mouse model system combining the tools and expertise from two major centres of research. The combination of their facilities, reagents, resources and expertise will generate a novel project that merges related but disparate areas of research.
The project will study two key stages of infection that are little understood; (1) innate immunity at the site of the mosquito bite and (2) spread of the virus from the bite site to systemic circulation.
(1) When arboviruses are inoculated from either a mosquito or a tick, compared to inoculation by needle, disease is considerably worse with higher mortality. Given the speed of both viraemia and potentiation by bites following arthropod-delivered arbovirus infection, modulation of infection by bites is most likely to be mediated by effects on innate immune responses. Gene expression of chemokines and other important innate immune genes will be assayed following bites and their relative importance to viral dissemination determined using transgenic mice. The ability of bites to modulate adaptive immune responses through these chemokine-drive processes will be tested using a powerful reductionist in vivo model.
(2) The ability of virus to spread from bite site to initiate a viraemia determines the outcome of disease severity. Virus that expresses marker genes will be tracked from the bite site and its route determined. Skin, lymph nodes, blood and lymph fluid obtained by cannulation will be examined and mechanisms of virus spread determined.
These studies will provide new insights that will define fundamental processes and functions of innate immunity, chemokines, leukocyte migration and arthropod vector biology in the initiating stages of arboviral infections; an important class of emerging infections that constitute an increasing threat to human health. A fuller understanding will aid our responses during current and future epidemics. By studying the fundamental mechanisms underpinning these processes we can better understand the complex interplay between mammals, viruses and their arthropod vectors.